EPSRC-SFI - Solving Spins and Strings

In recent years, stemming from the study of a particular class of integrable systems, new remarkable mathematical structures have been discovered. These exotic algebraic constructions extend the standard framework of quantum groups to situations where novel unexpected phenomena are seen to emerge. Integrable systems have the property that their evolution equations can be exactly solved via reduction to an auxiliary linear problem. When these systems are combined with Lie superalgebras - that is, Lie algebras for which there exists a notion of "even" (commuting) and "odd" (anti-commuting) generators - new exciting facts occur. This has been partly established through the work of the applicants. The so called "Hopf" algebra describing multiple (tensorial) products of these algebras, for instance, acquires non-trivial deformations, whose consequences have not yet been fully understood. Furthermore, the systems in question exhibit a symmetry-enhancement which is not manifest from the Hamiltonian formulation. This "secret" symmetry results in novel more complicated quantities being conserved during the time evolution. A complete mathematical formulation of these effects has yet to be developed, and it is believed to be crucial to understand potential implications for branches of mathematics such as algebra, geometry, the topology of knots and link-invariants, and integrable systems.

The aim of this research project is to understand such exotic structures, and use this new understanding to attack challenging problems at the interface between Mathematical Physics and these contiguous areas. One such problem is the so-called "non-ultralocality" of Poisson structures, governing the formulation of integrable systems in their semi-classical approximation. Non-ultralocality makes the algebraic interpretation of the solution to these systems dramatically more obscure, and it is a difficult problem which has challenged mathematicians for years. We believe that the key to significant progress in this direction is a rigorous understanding of the underlying exotic algebras. Any progress in this area will have a major long-term impact on the mathematical community, and on the scientific environment in the UK and internationally.

We plan to attack the problem by constructing a diverse set of "representations" which explicitly realise the action of these exotic algebras; especially important will be what we call the "massless" ones. These are special representations occurring when the parameters satisfy very particular relations, and have recently been found to play a crucial role in the associated spectral analysis. This will be combined with the development of new techniques to treat quantum superalgebras and the so-called Bethe ansatz. From this work, we plan to derive new results on quantum groups and apply them to the problem of non-ultralocality in integrable systems. The intradisciplinary character of the project, combining ideas and techniques from different areas of mathematics, will lead to new results across a broad range of topics, from group theory to geometry (Hamiltonian structures), topology (knot invariants, Grassmannian manifolds) and combinatorics (Bethe equations, Baxter operators and Yangians).

Potential impact
This project stands at the interface between different mathematical disciplines, with the potential of benefiting several distinct communities of researchers.

In the short term (5 to 10 years), this will strongly impact the UK scientific community, currently very active in the area, and the international stage, by generating new trends in Lie superalgebras and quantum groups. A wide response in terms of publications, Masters and PhD theses and scientific exchanges is foreseen. In the longer run (50+ years), quantifiable progress on important questions, such as those concerning non-ultralocality in Poisson structures, will give great prestige to the project, and will significantly affect our mathematical understanding of integrability.

In order to deliver this impact, several activities are foreseen:

- Conferences: we intends to disseminate our research at the main UK and international events.

- Research visits and Collaborations: we have strong links with researchers at various UK institutions (in particular City University) whom we will frequently visit during the project. We will also pursue international collaborations which will greatly contribute to the worldwide impact of the project.

- Seminars: a rich program of seminars and journal clubs will be in place at both respective host institutions. This will provide an informal setting for discussion with potential contributors to the project, and an opportunity for PhD students to be exposed to cutting-edge research. It will also facilitate cross-fertilisation with the other departmental research groups.

- Mentoring and training high-skill researchers: we will i) hire and mentor the PDRAs, ii) advertise the research to potential MSc or PhD applicants, in particular the PhD Open Days. One of the applicants has extensively published with the junior members of his group, and was recently awarded Best Lecturer at the Durham Integrability School - summer 2015.

Societal Impact

The applicants strongly believe in the need of inspiring the new generations towards Mathematics and the STEM subjects.

- They will be ambassadors for local activities aimed at raising awareness on the importance of Mathematics in Education
- One of the applicant organised and fund-raised for the 2014 edition of the Tomorrow's Mathematicians Today (TMT) undergraduate conference. This was an astounding success, with press releases by the IMA and LMS (who co-funded the event) and the University of Surrey Bulletin. Sponsors were IMA, GCHQ, GSK, MedImmune, Springer and Taylor & Francis, emphasising the importance for mathematicians to connect with the world outside academia.